The Production and Contexts of the Vernon Manuscript (Oxford, Bodleian Library, MS Eng.poet.a.1).

The Vernon Manuscript, carefully copied and lavishly decorated for pious users around 1390-1400, probably in the English West Midlands, is famous as the largest and arguably the most important anthology of Middle English literature. While some of its c. 400 texts were edited in the nineteenth century, and a few more recently, its sheer size (it weighs 22 kg, and has 700 pages, each written in two or three columns) and conservation concerns mean that it has been little studied as a book. As part of the AHRC-funded Resource Enhancement project to create a Digital Edition of the manuscript, the manuscript has recently been transcribed in its entirety, and every page examined and described in immense detail using high-resolution digital images. The Production and Contexts of the Vernon Manuscript project exploits for the first time this huge corpus of of computer-searchable data in order to address questions concerning the processes by which the manuscript was produced, the relations of the manuscript with contemporary and earlier manuscript books, and its place in the history of book production in later medieval England. The project is interdisciplinary, bringing to bear the knowledge and methodologies of art historians, palaeographers, codicologists, literary scholars, and linguists. Analysis of the data by specialists in these disciplines has been commissioned, and their findings will be used to inform the research carried out during the period of leave. \n\nThe most important aims of the research are to unravel the complex of processes involved in making such a book, and to assess the place of this extraordinary volume in manuscript history. The processes that the project aims to describe and sequence include the preparation of the vellum for copying; the copying of texts from exemplars in various dialects by two scribes; the methods and conventions of correction; schemes of layout, rubrication, and titling; the marking up of pages for decoration; the application of borders, miniatures, and decorated initials by several artists; and the organisation of texts and quires into a volume. Other manuscripts copied or decorated by Vernon scribes will be examined to assess how far the Vernon practices are shared. The project also aims to suggest possible models and analogues for such an ambitious and innovative enterprise, and comparison with earlier vernacular (Anglo-Norman) religious compendia will be made in order to assess the manuscript as an experiment in this tradition. \n\nAs an extremely detailed study of one of the most important examples, this project also aims to advance knowledge and understanding of book production in late medieval England. The project also aims to contribute to research methodologies and processes in manuscript studies. It aims to develop and model the adaptation of traditional manuscript studies methodologies to the analysis of a large corpus of digitised data, and an interdisciplinary research process that can unravel the complexities of the manuscript production process. \n\nThe outcomes will be of relevance to historians of the book, and to scholars of medieval manuscripts, material and visual culture, language and literature, and social and economic history. The project is also of relevance to the large research community associated with the digitisation of medieval European manuscripts of all languages, including manuscripts researchers, curators, and manuscript librarians. The outcomes will also be of use to professionals concerned with the exhibition and interpretation of manuscripts for wider audiences.